De Montfort University and Centre for Engineering and manufacturing Excellence Limited

To facilitate and exchange of knowledge in the ares of software engineering and virtual manufacturing by delivering affordable virtual engineering tools on every engineer desk to improve the profitability of the UK manufacturing sector.